How is the activity of ancient genes regulated in single cells?

All living organisms share a common genetic heritage, passed down through a vast tree of life. By comparing genes across a wide range of species, we can estimate how ancient a gene is when related to other species. This project explores how the evolutionary age of a gene relates to its activity during the earliest stages of life, especially during embryo development. We particularly focus on how individual cells work together to build the complex structures of life, such as animals, plants, and fungi. By studying this relationship at the single-cell level, we hope to uncover how ancient genes contribute to the formation of tissues and organs. These insights may also help us understand the origins of developmental disorders and diseases like cancer, and ultimately lead to new medical approaches for prevention or treatment.